From the margins to the mainstream: Play-interventions to improve wellbeing among children with developmental disabilities and their caregivers

Context
There are over 317 million children globally with developmental disabilities (DD), 95% of whom live in low- and middle-income countries (LMICs). Children with DD experience worse health and are at substantially greater risk of mortality than their peers. Families of children with DD have an important role as caretakers. Yet, they experience social isolation, stigma, and poverty and most receive no formal support. We developed “Ubuntu” - a peer group intervention that is used in 40 countries; It improves caregiver knowledge and confidence to care for their child, and addresses caregiver mental health. However, the problem remains that most children with DD experience social isolation and do not attend school, and the burden of care mostly remains with the mother. Solutions to address this issue are currently lacking. We aim to fill this gap.
Challenge and potential impact
Play is essential for the cognitive, social, and emotional development of all children, yet children with DD experience widespread exclusion, including from play, which can impair their development and well-being. Mothers already experience a high care burden that results in severe caregiver stress. Placing additional demands on mothers to increase the child’s opportunities for play will exacerbate their strain. Solutions to promote social inclusion of children with DD are currently lacking.
The ‘Friendship Bench’ program, first implemented by “grandmothers” in Zimbabwe, is an effective task-shifting approach in fostering well-being within communities. It offers a culturally sensitive and accessible platform for people to seek emotional support, guidance, and companionship. We hypothesise lay community members (henceforth termed grandmothers) would provide play support, and improve wellbeing of children with DD and the mental health of caregivers in South Africa. It is not clear what barriers and facilitators would affect the engagement of grandmothers, or if social interventions delivered by grandmothers would be acceptable and feasible to address the needs of these children and their caregivers.
This project in South Africa will be the first to develop a social intervention delivered by grandmothers for children with DD and their caregivers, by leveraging insights from community-based models (Friendship bench) and our experience with the Ubuntu model.
Aim and objectives
We aim to develop and refine a complex social intervention delivered by a lay community member to improve the wellbeing of children with DD and the mental health of their caregivers. The objectives are to:
1. Use interviews with caregivers of children with DD, community leaders, and community grandmothers to identify barriers and facilitators to delivering play based interventions
2. Establish a theory of change, i.e., identify expected factors that will need to be evaluated for change along the intervention to explain how the intervention works
3. Co-develop an intervention to be delivered by grandmothers based on caregivers’ and community and grandmothers’ perspectives
4. Pilot test and refine the intervention by collecting and analysing perspectives of caregivers and grandmothers on the intervention’s potential, design, and ideal delivery method.
Potential applications and benefits
We will emphasise co-production throughout the project, using different participatory approaches. Participating in the project will further enrich grandmothers' roles and foster deeper connections within their communities. This work will help design a future randomised trial that will evaluate how effective the intervention is in improving child wellbeing and caregiver mental health, as well as reducing social isolation among children with DD and their caregivers.